Addressing the ability of marine aquaculture to respond to climate change using systems thinking and precision-based frameworks

By 2050 it is estimated that the global population will exceed 9 billion. This is expected to result in a 100% increase in demand for food. The world needs more high-quality protein, produced in a responsible manner. This challenge is addressed by UN Sustainable Development Goals SDG2 (Zero hunger) and SDG12 (Responsible Consumption and Production). Expansion of marine fish aquaculture has been highlighted as a key route to increase food production. It is also an important area for the blue economy with high potential for new jobs and revenue. In the UK, marine aquaculture is worth over £2 billion to the economy, supports 2300 jobs and has ambitions to double production by 2030. But climate change is a threat as fish production is highly sensitive to the environment.

Climate change assessments are often only available for large areas, e.g. global or regional, and do not capture the local conditions that influence fish production. They focus on long-term decadal averages which miss the daily environmental variability and multiple stressors that fish experience. Impacts on growth, health and welfare of the farmed fish are determined by these environment-biological complexities at farm level, and are also influenced by production strategies and industry decisions which may be based on social or economic factors. Robust, industry-relevant, climate impact assessment must include the complexities, relationships and trade-offs between different natural processes and human interventions. Thus, a more comprehensive approach which uses systems thinking to capture the interlinking interdisciplinary components is urgently needed. Precision aquaculture, where vast amounts of data are collected and analysed, offers a framework to provide the detail required to understand the complex farm system, evaluate how the environment is changing and assess implications for future production.

In this FLF, I will deliver a rigorous scientific framework for assessing impact of climate change on marine aquaculture using systems thinking and precision-based information. I will create an approach which integrates detailed knowledge of what is happening in the complex farm system now, with future projections of climate change and potential stakeholder response. This will involve collecting high resolution data, analysing complex datasets, developing farm-level models, simulating future climate scenarios, and determining the adaptive capacity of the sector. I will work closely with my network of key industry partners, research organisations, regulators and policy makers to maximise translation and transfer of knowledge and approaches to industry and associated stakeholders.

Atlantic salmon (Salmo salar) aquaculture in the Northeast Atlantic (Scotland and Norway) is used as a case study. Salmon leads marine fish production, with over 2 million tonnes produced each year, the equivalent of 17.5 billion meals. Norway and Scotland are responsible for 60% of production. The latitudinal range of farms extends across the thermal tolerance of the salmon, from temperate conditions in Scotland and south Norway, to arctic conditions in the north of Norway. This allows assessment of the spatio-temporal heterogeneity of climate change and a thorough analysis of how impact may vary between locations and different responses required. Beyond aquaculture, the positioning of marine fish farms offers an exceptional opportunity to gain deeper insight into the rate, magnitude and variability of climate change in coastal areas. This FLF will deliver vital new knowledge, data and approaches to understand how the environment is changing.

This research is highly interdisciplinary, covering aspects of climate, environmental, biological and social science. The innovative techniques and transformative approaches will allow aquaculture to respond to the climate emergency, enhance blue economy opportunities and maximise its contribution to global food security.